Enantioselective Synthesis and Applications of Cyclochiral Rotaxanes

Rotaxanes are uniquely shaped interlocked structures consisting of a dumbbell shaped molecule which is threaded through a macrocycle . The two components are interlocked because the ends of the dumbbell are large enough to prevent the macrocycle from slipping off. Rotaxanes have progressed from subjects of academic curiosity to intense research interest; in most part due to their considerable potential in nanotechnology. The unique topology of rotaxanes, however, has rarely been exploited for synthetic purposes. The focus of this proposal is to synthesise a special type of rotaxane, possessing an interesting and unique form of chirality called cyclochirality . To date, there are no efficient or selective methods of synthesising these cyclochiral rotaxanes. We will apply innovative strategies to address this challenging problem. Two novel approaches will be developed, one involving metal catalysis and the other involving metal-free organocatalysis . We will subsequently study the applications of these cyclochiral rotaxanes in synthetic chemistry. We believe that the proposed work will open the door towards novel investigations in this area.